Development of a mobile app with chat interface to revolutionise the construction supply chain, connecting customers to suppliers for the local supply of equipment they need instantly

YardLink was founded to address the need for digitisation of the supply chain process in the construction sector to save time and money for businesses currently dependent on manual processes and with limited access to suppliers. The team, Omar Essa, Daniel Morris and Neeral Shah, are proposing the creation of an app-based solution that connects the customers to the nearest supplier with the available equipment. This innovation could save businesses millions in wasted man-hours and generate a year-five post-project revenue of £55.2m for YardLink.